DockIt: Development and launch of a crowd-sourced serious-games platform for protein docking for use by the public and the scientific community.

Technical abstract
The aim is to develop, launch and publicise DockIt, a crowd-sourced serious-games platform for protein docking for use by the public and the scientific community.

The procedure will start from the known structures of two unbound molecules and the fact that they dock. We will start with a pool of models generated by leading-edge docking servers. Regions of backbone flexibility will be identified by normal mode analysis. In addition, from the literature, we will identify residues at the interface. The docking score will be a combination of the stereochemical quality and the number of satisfied distance constraints.

The user interface will target the touch paradigm allowing the user to play the game on tablets and smartphones (iOS, Windows8 and Android), and on PCs. There will be a seamless interface encompassing rigid body, conformational change and zoom. The paradigm from the art package Z-brush will be used for selection and manipulation in 3D. We will develop methods to perform rigid-body shifts and to alter backbone and side-chains. Players will be provided with visual and audio cues for favourable and unfavourable interactions. A format will be developed for games analytics, possibly using waypoints.

A DockIt web site will be provided for player registration and game client download. Docking targets will be graded by difficulty. Players will submit solutions which will be stored on our DockIt server. Each solution submitted to the DockIt server will automatically be accompanied by the sequence of moves including the recipes used by the player. Players' solutions will be scored in terms of match to the correct solution when known. For unknown targets the energy function and the number of distance constraints satisfied will be used as a score. High score tables will be provided. DockIt will be tested in the international blind trial CAPRI and used to suggest complexes for proteins of interest to the community.

Potential impact
PROJECT AIM - The aim is to develop, launch and publicise DockIt, a crowd-sourced serious-
games platform for protein docking for use by the public and the scientific community. DockIt will
be used to solve the challenging problem of protein docking incorporating flexibility and residue
specific information. Evidence from several scientific areas has shown that manual insight can
deliver accurate solutions that cannot be obtained by computation alone. The professional-quality
game will be visually attractive, free to play and supported. DockIt will be launched to the public
and users will be able to tackle real world problems on protein docking.

BIOSCIENCE INDUSTRY - Structural determination of the 3D structure of a protein-protein
complex remains problematic. Many biologists working in the commercial sector require this
information to understand the structure/function relations of the system they are studying. For
example the functional effect of an amino-acid change to the protein such as a non-synonymous
single nucleotide polymorphism (an nsSNP) could be explained in terms of its alteration of the
protein-protein interaction. These can explain human and animal genetic disease. Knowledge of
protein-protein interactions can guide the discovery of novel drugs. We will collect from the
community complexes which are of biological interest and use DockIt to predict the complexes.
The results will be made available to both academic and commercial researchers on our web site.

GAMES INDUSTRY - DockIt will advance the methodology to manipulate complex 3D objects in
real time and this remains a challenging topic for the games industry in developing optimal
human/computer interactions. This applied both for rigid bodies and even more so for flexible
objects. DockIt will further methodology for graphical user interface (GUI) in the context of the
touch paradigm. More generally there is the potential for the industry to identify a new market in
serious scientific games.

GENERAL PUBLIC - DockIt will be played by the general public. Popular crowd-sourced scientific
games have over 200,000 registered users and we aim to make DockIt popular. Our strategy is to
employ methods from the games industry to make the program available on a range of platforms
including tablets, mobile phones and PCs. We will engage with the general public by press
releases. We envisage access to a large user base via UK games publishers (EA and Jagex).
DockIt could be ported to Amazon for scalable mass market take up (possibly including
sponsorship). Players will be supported by the presence of a tutorial which will provide progressive
steps to learn the game. There will be E-mail support and a social network groups established
(e.g. Google+, FaceBook, or similar). A major benefit will therefore by to excite the public to
explore a scientific problem.

EDUCATION SECTOR - DockIt can serve as an educational tool in schools and universities to
teach structural modelling in biology in particular and computer games in general. DockIt could be
included in on-line mass market training courses (e.g. Coursera).
MUSEUMS - DockIt could readily be incorporated into museum displays. We will contact several
leading museums nationally and internationally to draw their attention to DockIt.

PUBLIC POLICY AND GOVERNMENT - The UK is already a leading player in development of
massively multiplayer on-line games (MMO) in traditional areas. This project will extend expertise
into a new area for development and support of crowd sourced serious games. The computer
games trade bodies (TIGA and UKIE) will therefore be interested in the project. Policy makers will
value the new knowledge gained about the potential of serious gaming to involve the public in
science. In particular, DockIt addresses some of the recommendations of the Livingstone Hope
report on the use of video games and visual effects in education.